De Montfort University and Calfordseaden KTP 24_25 R3

To develop a new design process for low and zero carbon PassivHaus homes to improve the quality and efficient delivery of large-scale, low-energy housing projects.